SMASH

Following the increased demand for content from UK audiences, coupled with the effects of the shutdown on the entertainment industry's ability to fulfill that demand, there is a desperate need to find new, diverse and potentially lucrative projects that can go into production as soon as it's safe to do so.

SMASH has developed a new generation of digital tools to empower content creators to reach markets quickly and monetise efficiently. SMASH has created a sharable and trackable pitch presentation tool to transform how projects are assessed. SMASH has developed a standardised Pitch Builder to enable decision makers to select and discover new projects easily and efficiently. This interactive tool enables content creators to design project pitches including dynamic finance plans, mood boards, cast and crew links which can then be easily shared with team members and decision makers.

SMASH mitigates risks for the content hungry creative industries and opens the door to diversity and new talent.

Our mission is to make content development processes faster and smarter to enable the creative industries to get back into business.

SMASH will benefit from the “extension for impact” funding by accelerating the deployment of our unique Talent Discover tool, which is vital for connecting young, emerging talent with decision makers (i.e. content commissioners and financiers). In these difficult times for the creative industries, speedy rollout of the Talent Discoverer will reduce hardship and improve discovery of and access to innovative content and diverse talent.